Mira Nameth, Founder of Biophilica – for a sustainable future

Mira Nameth founded Biophilica in 2019 to develop her graduate design project from the Royal College of Art: to make materials using one of the most abundant natural waste streams: green waste.

The motivation came from Mira having a daughter at a time when the choice to bring a child into the world is not an easy one, given climate change projections. Mira wanted to be part of the solution. This led to the invention of Treekind(R).

Our future vision is to create a portfolio of mainstream materials made with green waste -- to make combination products that are recyclable/compostable.

Treekind(R) utilizes green waste from gardens -- like leaves, twigs, grass. We can also use waste from the agricultural and forestry industries: There is annually 6 million tonnes of green waste in the UK, globally 880 million tonnes of green waste, and 5.5 billion tonnes of agricultural waste.

Treekind(R) is completely free of petrochemicals/toxins/fluorocarbons, estimated carbon neutral, and compostable and recyclable.

Both mainstream consumers and the largest companies in the world recognise the necessity to rapidly transition to sustainable materials. This is evidenced by the fact that we have generated strong interest from luxury, to classic, to casual brands.

The production of 2 million square meters of Treekind(R) is estimated to save 600 million kg of co2 and 31.8 billion liters of water compared to conventional leather processing.

In this project, we will develop Treekind(R) further and create a compostable shoe together with renowned luxury women's shoe designer Nicholas Kirkwood.